Continuous Bioproduction of Succinic Acid from Biorefinery Glycerol

This project will develop an optimised robust continuous fermentation process for the bioproduction of succinic acid from crude biorefinery glycerol capitalising on previous successful BBSRC funding, with the aim to create a licensable technology, hence bridging the gap between bioscience and real-world impact. As such, it fully fits the scope of this call.

Succinic acid is a platform chemical with a vast array of applications in the chemical, food and pharmaceutical industries. Its petroleum-derived chemical production from the hydrogenation of maleic anhydride suffers from low sustainability.

Biochemical production routes for platform/commodity chemicals are gaining traction worldwide due to their inherent sustainability but are hampered by chronically low yields and productivities. Hence, optimisation and de-risking are critical for making bioprocessing economically viable and competitive with chemical production methods. Traditionally biochemical processes operate in batch or fed-batch mode incurring several challenges towards their profitable implementation such as:

-The need for manual intervention to load/unload each batch, inevitably slowing down productivity, potentially compromising product quality through contamination.

-Substrate and product inhibition, as accumulation of substrate and product(s) usually has an inhibitory effect on the bioprocess yields.

-Difficult integration with, usually continuous. downstream processing (DSP) units, requiring the use of holding tanks and appropriate scheduling designs.

Continuous bioprocessing can overcome these challenges as (i) continuous operations are inherently more/better automated (ii) substrate and product are continuously removed from the fermenter, diminishing their inhibitory effects and (iii) there is seamless integration with the continuous DSP units. Continuous fermentation of crude glycerol therefore offers a promising and sustainable bioproduction route for this highly important platform chemical. Importantly, crude glycerol is a viable carbon substrate as the main by-product of biodiesel production. It is not usually further processed by the biodiesel industry, so it has little (to zero) commercial value.